Feasibility - pre-industrial research of horizontal sludge dredge

Barrnon Ltd. are developing a novel new system to safely remove sludge from nuclear storage ponds and silos where nuclear waste is stored under water. The system will allow faster and more efficient collection of the sludge and will not unduly disperse it into the water. Ponds and silos of all sizes and depths will be catered for, and the system will be developed to collect a full range of sludge consistencies.
UK nuclear decommissioning projects will be targeted first, but the system has potential to be used in similar projects worldwide.
According to the World Nuclear Association there are currently 270,000 tonnes of used nuclear fuel in storage, and 90% of this is stored in ponds, mostly at the reactor sites. Each year a further 12,000 tonnes of used fuel arises, with 9,000 tonnes going into storage and 3,000 tonnes being reprocessed. See http://www.world-nuclear.org/info/Nuclear-Fuel-Cycle/Nuclear-Wastes/Radioactive-Waste-Management/